Improving the Inertial Wave Turbulence approximation

Rotating fluids are ubiquitous in nature ranging from planetary cores and gaseous planets to accretion disks. Each such system supports a rich family of waves - called inertial waves - which become excited if the rotating flow is disturbed. This initial excitement is now relatively well understood in a variety of situations but what happens when the waves start to interact with themselves as they grow is not. Recently a few new types of instability have come to light which describe how the waves can interact. This PhD project will explore how these can be used to update a weak wave turbulence approximation.